Consciousness in Interaction: The role of the natural and social environment in shaping consciousness

The brains and bodies of cognitive agents (humans and animals) interact dynamically with both their natural and social environments. This project opposes the claim that brain activity by itself enables conscious experience and instead investigates the claim that explaining consciousness requires studying the interactions of animals and humans - and their brains - with the environment.